The ubiquitin-dependent activation of kinases

Cells respond and adapt to various internal and external stimuli through a variety of detectors, which receive the signal. The signal orchestrates the cell response through a signal transduction pathway.

Signal transduction pathways involve numerous components all woven together in what seems like an impossible meshwork of interconnecting components, much like inside a telephone exchange. Therefore, to ensure that a correct signal is propagated and transmitted, key decision making hubs that interpret the incoming signal and define the output are required. These hubs are switched on at defined moments by a protein called ubiquitin. Ubiquitin can be assembled into long polymers, just like beads on a string, and the different ways in which ubiquitin can be self-assembled, results in defined codes.

I will determine how certain signalling hubs are regulated by ubiquitin and know how to transmit an appropriate response. The signalling hubs that I am interested in reside in crucial cellular pathways that are vital for cells to respond to infection by a pathogen or to external signals. Interpretation of these signals is vital for cellular survival: several human diseases ranging from inflammatory diseases, certain cancers and neurological disorders all arise from defects within these signalling hubs.

My approach to understanding the regulation of these signalling hubs involves reconstitution and analysis of the separate components followed by building the complex together. Taking such an approach ensures that the function of each component can be carefully analysed and the function of it can be understood. I will use a toolkit of biochemical and biophysical techniques to understand how the ubiquitin code is able to regulate a defined subset of signalling hubs and I will obtain molecular snap-shots that will provide the three-dimensional structure of the activated signalling hub bound to ubiquitin.

Understanding the structure of these activated hubs will, for the first time, provide a glimpse into how the entire complex is regulated. Furthermore, the structure will provide an explanation of how particular genetic mutations in these hubs leads to certain diseases. For example, Crohn's disease and amyotrophic lateral sclerosis. In addition, the structures will serve as a guide for the development of new compounds that disrupt the ubiquitin-dependent activation of these signalling hubs and therefore may offer new alternative treatments for these diseases. Therefore, my research will progress the knowledge of how and why these signalling events can go astray in a number of human diseases.

Technical abstract
My research aim is to determine the molecular details of the polyubiquitin-dependent regulation of key kinase signalling complexes. Two families of kinases, the TAB1-TAK1-TAB2/3 (TAK1-TAB complex) and the inhibitor of kappa B kinase (IKKa/b) families, reside at the convergence of several pathways responsible for NFkB transcription factor activation, mediating expression of cell survival and pro-inflammatory genes. Other IKK-related kinases are involved in inflammation but are also important for selective autophagy and anti-viral signalling. Each of the aforementioned kinases is essential for correct signalling, and defects in their activity are associated with inflammatory diseases, certain cancers and also neurodegenerative diseases.

Activation of TAK1 and IKK kinases is achieved by binding of adaptor proteins, which in turn are regulated by polyubiquitin chain binding to their ubiquitin binding domains. The fundamental question of how polyubiquitin binding to an adaptor molecule transmits a conformational change resulting in kinase activation, remains unknown. Given the pivotal role of these kinases in crucial signalling pathways, understanding the mechanisms of activation is of significant importance.

I will reconstitute over-expressed kinase complexes from insect cells. Subsequently, I will utilise a toolkit of biochemical and biophysical techniques to investigate the stoichiometry, binding and kinetic parameters of kinase complexes. Additionally, I will use TIRF microscopy to investigate the order of kinase and adaptor recruitment to polyubiquitin chains. With these characterised complexes, I shall employ single particle cryo electron microscopy to obtain molecular details of kinase activation.

In addition, the insights gained from these biochemical and structural analyses will be applied to cell-based and organism-based models, providing a complete analysis of this ubiquitin-mediated regulation from molecules to cells to whole organisms.

Potential impact
Academic
My proposed research is at the forefront of the immense fields of inflammatory signalling and polyubiquitination and serves to combine the two through investigation of the polyubiquitin-dependent activation of several important pro-inflammatory kinases. In addition, several of these pro-inflammatory kinases have also been shown to be involved in other pathways. The following fields of academic research will be positively impacted:
1. NFkB field. Both the TAK1-TAB and IKKb-NEMO complexes reside within NFkB-dependent signalling pathways. Therefore, the molecular detail of their activation will provide further insights into how these pathways are regulated.
2. Immune response to pathogens. Several of these kinase complexes are involved in anti-bacterial or anti-viral signalling pathways, notably the TBK1-optneruin/NDP52 complexes.
3. The ubiquitin field. Atypical polyubiquitin chains have emerged as important regulatory signals over the last decade. More recently, the roles of branched polyubiquitin chains have begun to emerge. Understanding the assembly of branched/mixed Lys63/Met1-linked polyubiquitin chains will have broader impacts within the ubiquitin field.
4. Structural biology communities. Any technical challenges that are overcome will be published as methodological papers, thereby benefiting the wider structural biology community.

Health
Several of the kinase complexes at the centre of my proposed research have been found to be mutated within certain human diseases ranging from neurodegeneration to inflammatory diseases and certain cancers.
1) TAK1 is an essential mediator for cytokine and growth factor signalling and has been shown to be important in several human inflammatory diseases including Crohn's disease, kidney fibrosis, and certain cancers including colon, ovarian cancers, neruoblastoma and lymphoma.
2) IKKa/b are the gatekeepers of NFkB activation and hence are responsible for the activation of pro-inflammatory genes. Excessive NFkB expression is observed in several autoimmune and chronic inflammatory diseases. In addition, increased NFkB levels are found in several cancers promoting cell-survival and inflammation within the tumour environment.
3) Mutations within TBK1 and the adaptor, optineurin, are associated with the neurodegenerative condition amyotrophic lateral sclerosis. TBK1 is also essential for the innate immune response through the activation of interferons and chemokines. The autoinflammatory disease Aicardi-Goutiéres syndrome (AGS), which is an over-activation of self-DNA and RNA detection, can be modulated through TBK1 inhibition.

Understanding the molecular activation of these kinases by polyubiquitin may explain disease causing mutations associated with either the kinase or associated adaptor proteins. Furthermore, several of the aforementioned kinases represent major pharmaceutical targets. My structural work may provide new avenues for the development of selective inhibitors that target a region distinct from the active site of the kinase, such selective inhibitors could form ideal candidates for drug discovery programs.

Economic impact
This proposal will support the UK within a global economic context through the commercialisation of key aspects of my research output. This will involve the filing of patent applications for methods to investigate kinase activation and selective inhibition.

Public engagement and education
I will disseminate my research to a wider audience through activities organised through the Biochemistry Department, Oxford University. For example, I will offer summer placements for motivated undergraduate students and sixth form pupils. In addition, I will demonstrate our work through organised school visits and science fairs. Researchers in my lab will be encouraged to participate in STEM for Britain, that brings together young researchers, politicians and policy makers.